The project will involve state-of-the-art numerical simulations of massive elliptical galaxies hosting a supermassive black hole at the centre.

The project will involve state-of-the-art numerical simulations of massive elliptical galaxies hosting a supermassive black hole at the centre. In the standard cosmological model of hierarchical structure formation, galaxies grow through mergers, leading to the formation of tight black hole binaries